Innovation Voucher - Fine Chemicals and F&F

A sector-specific external expert would aid us in analysing and validating the commercial potential of our selected chemical compounds and/or nominate alternative compounds of interest. We would look for support in developing a wider appreciation of the F&F/C&T marketplace, its unique dynamics and the regulatory and quality landscape. Finally, we would seek to leverage the expert’s networks so as to identify, engage and gather feedback with potential commercial partners from the outset.